London South Bank University and Applied Design & Engineering Limited

To develop a novel household appliance based on existing Adande food service refrigeration products combined with novel cutting edge technology to achieve an A++ energy rating.